Development of innovative technology for seperating mixed waste plastic

BOSS (baffled oscilation separation system) was launched in 2015 and is a commercial technology for separting mixed waste plastic. It allows higher purities than other technologies and delivers large uplifts in value to a recycler. The current system depends on working with other technologies, however Impact has identified a route to use BOSS without the need for these other technologies, and allow BOSS to be sold as a standalone system. This has the potential to significantly increase plastic recycling in the UK and abroad, reducing C02 outputs and making recycled plastic a valuable raw commodity. This will allow UK manufacturers a competitive advantage through accessing lower cost feedstocks and lead to job creation throughout the UK.